Translocal Spaces and the Circulation of World Literature in Migrant Fiction

I aim to explore how literary spaces, such as libraries and bookshops, are represented in migrant fiction, and how the authors use these translocal spaces to highlight the flow of world literature across boundaries and borders. I am interested in the links between the movement of people and the movement of texts, and in the spaces that both books and migrants travel through.